The University of Essex and Sciopay Limited KTP 24_25 R4

To empower SMEs with a bespoke machine learning-based platform to provide real-time visibility into tailored Foreign Exchange hedging options.

This innovative platform will help SMEs manage currency volatility, stabilise cash flow, and improve financial resilience, through accessible, personalised risk management tools and education, matching the strategies available to larger corporations.